The feasibility and acceptability of an early warning score system for preterm and low-birth weight infants in Kenya

Background: Globally 15 million babies are born preterm or "born too soon" each year. Nearly two-thirds of such births happen in sub-Saharan Africa and Asia. Premature birth is the cause for a third of all deaths in the first month of life. In Kenya, over 200,000 babies are "born too soon" and despite recent reductions, deaths in the first month of life remain high at 20 per 1000; 7 times higher than in the UK. Kenya suffer from a shortage of resources including lack of trained neonatal doctors and nurses. Poor record keeping in hospital causes delays in recognising poorly babies, in providing treatment and leads to poor outcomes. Early warning scores (EWS) are a streamlined way to monitor patients and prompt treatment to prevent deterioration that could lead to death. The "Newborn Early Warning Track and Trigger" (NEWTT) used in the UK uses a simple paper-based form, which has a "traffic-light system" to easily plot infants' vital signs (temperature, heart rate and respiratory rate). This promptly alerts healthcare professionals to take actions if signs are in the red or amber zones. Closer monitoring of preterm infants with a system that more easily identifies sicker infants could help resource-limited staff to reduce deaths and illness in this very vulnerable group.

Previous work: To understand how doctors and nurses care for preterm and low birth weight (LBW) infants in Kenya, we recently completed a study at a large hospital in Nairobi, Kenya. We collected data on 294 babies over 8 weeks and recorded vital signs on the NEWTT. We also spoke to 19 mothers and 20 stakeholders to explore their views of newborn care. The data were presented at a large meeting in Nairobi in July 2019 attended by around 80 people involved in care of preterm infants. The idea of implementing a EWS for preterm infants in Kenya was discussed and feedback was positive. They liked the simplicity of documentation using a traffic-light system for quick identification of high risk infants. Some barriers were discussed such as a recognition of need for training and resources such as nursing time and colour printed charts.

Current study: This study aims to test how feasible and acceptable it is to implement an EWS in neonatal units in Kenya. We will implement the paper-based EWS in three neonatal units and ask staff to complete this for all preterm or LBW infants over a 4-week period. When a vital sign is entered onto one red or two amber trigger zones, they will alert a more senior member of staff to assess the infant and advise further action. The EWS will temporarily replace the current documents to avoid duplication of work. We will also conduct interviews a range of healthcare professionals involved in caring for preterm infants. In order to include a range of opinions, we will aim to include 2-3 interviews with each type of staff, resulting in around 24-30 interviews.

Skills development: We will develop capacity to conduct research and increase the skills of our Kenyan partners. Three researchers, one from each hospital in Kenya, will visit the UK They will attend the well established Nottingham Fundamentals of Clinical Trials course (https://www.nottingham.ac.uk/nctu/short-courses/fundamentals-of-clinical-trials.aspx). Here they will learn basic skills in the design and conduct of clinical trials via a mixture of classroom style teaching and workshops and network with other course attendees. They will also spend time at Nottingham Clinical Trials Unit and the Liverpool School of Tropical Medicine to gain hands-on experience of clinical trials and discuss future opportunities.

Future work: The current study is a step in a longer-term programme of work to establish a practical and useful EWS for reducing death among preterm infants in resource-limited hospitals. If shown to be feasible and acceptable, we will undertake an appropriately designed clinical trial to test if using such an EWS will help save lives of those "born too soon".

Technical abstract
Globally, 15 million babies are born preterm each year and prematurity is the leading cause of neonatal death. UNICEF's sustainable development goals have ambitious targets to reduce the neonatal mortality rate to less than 12 per 1000 births: in Kenya, the rate is 20.

Early warning signs (EWS) are a streamlined way of recording clinical data to enable prompt identification of adverse signs and prompt
appropriate escalation of care. In the UK, the Newborn Early Warning Track and Trigger System (NEWTT) is used for preterm babies. Like many other EWS, it is a simple, paper form which uses a traffic light colour-coded system to record infants' vital signs.

We plan to implement an adaption of the NEWTT in three hospital neonatal units in Kenya. We will conduct an observational study over a 4-week period and parallel qualitative study. The three hospitals representing different levels of care and resources in Kenya have agreed to collaborate. Healthcare professionals will be asked to use the EWS to document vital signs of all infants born at <37 weeks and/or <2.5kg and follow the specified action plan until the infant is discharged home or dies. In addition, they will be asked to state whether the EWS was followed, what action was taken and what the outcome of the infant was. Data will be entered onto a REDCap database. We will also collect minimal data on infants who did not have their vital signs recorded on the EWS.

The qualitative study will involve interviews with healthcare professionals and policy-makers. Transcribed interviews will be thematically analysed.

To increase the research capacity, knowledge and skills amongst our Kenyan collaborators, three researchers will visit the UK for a 2-week training period. They will attend the Nottingham Fundamentals of Clinical Trials Course and be exposed to day-to-day experience of running clinical trials within the Nottingham Clinical Trials Unit and Liverpool School of Tropical Medicine.

Potential impact
Who will benefit from this research?

- Academics: please refer to the academic beneficiaries section of this proposal
- Clinicians and allied health professionals, including neonatologists, obstetricians, midwives, nurses, trained neonatal nurses
- Policy-makers such as the Ministry of Health and hospital management staff
- Non-government organisations involved in newborn care in Kenya, such as UNICEF and the Kenya Paediatric Association
- Parents of preterm or low birth weight infants
- Preterm or low birth weight infants

How will they benefit from this research?

Capacity-building / future research: Please see the academic beneficiaries section of this application.

Informing clinical practice: Clinicians and allied health professionals will benefit first hand from receiving training in the importance of close vital sign monitoring and recording quality data in this group of infants. This knowledge and these skills will be important in the short-term and longer term for future developments in this area of research. Engagement with the "end-users" of the EWS, i.e. the staff who complete the documentation, will be crucial in the success of this and future research in this area. In future research, if EWS is implemented, clinicians and allied health professionals could benefit greatly by having a simple, standardised system for monitoring and recording infants' vital signs. This standardised system could improve the quality of care since significant experience in neonatal care is not required in order to use it.

Newborn health policy decision-making: Utilising data from this study, and our previous mixed-methods study, will help inform decision-making for policy-makers such as the Ministry of Health and hospital managers, responsible for the development and implementation of national and local guidelines. Again, involvement in these end-users throughout and beyond the duration of the study is key. Ministry of Health staff have been involved in our previous study, as demonstrated in our impact video (https://www.nottingham.ac.uk/nctu/other-research/global-health-research.aspx) and we will engage with them and hospital managers during the qualitative study interviews to ensure their opinions are included.

Results implementation: A wide range of non-government organisations (NGOs) are involved in the maternal and newborn health agenda in Kenya. Similar to benefits seen by policy-makers, NGOs can utilise the data and results from this and our previous study in order to help shape the newborn health agenda for preterm and low birth weight infants. Many NGOs provide direct support and work closely with other organisations in order to ensure a streamlined approach to newborn care in this setting.

Clinical benefits: During this feasibility study, mothers and families of preterm or low-birth weight infants will benefit from having their infants monitored more closely during the data collection period. If the EWS is followed and a vital sign is plotted to a red or amber zone, this will trigger escalation to a more senior member of staff, who should review the infant and take action accordingly. Mothers and families may appreciate this level of care and support for their infant. In the longer term, should the EWS be implemented, a reduction in mortality and serious morbidities may be seen, thus increasing the survival chances for preterm infants and reducing the burden of preterm birth on families.